Queen's University Belfast and Adoreboard Limited

To develop and commercialize advanced big data analytics for optimization of emotional analysis in order to establish the fundamental commercial, technical and practical viability of a new product Toneapi.